Early Careers Research at the Library of Congress funded by UKRI / the UK Government

This project interrogates the influence of colonial musical traditions on early 20th-century Jamaican folk music (rooted in West African traditional music), focusing on rare field recordings and transcriptions held at the Library of Congress. Collected by ethnographers Helen H. Roberts and Martha Warren Beckwith in the 1920s, these materials provide some of the earliest audio evidence of Jamaican musical hybridity. The study will examine transculturation as British ballads, American hymns, and West African folk song structures were adapted into Jamaican spirituals, work songs, and secular traditions, shaping an evolving Jamaican musical identity.
By analysing these recordings, this research will illuminate cultural exchanges that shaped Jamaican music before independence and traditional music’s further impact on diasporic traditions. Britain is currently home to the largest Jamaican population in Europe, primarily due to colonial migration. While scholarship often focuses heavily on ska, reggae, and mento, this study investigates an earlier period, revealing overlooked influences on later Jamaican music’s global impact. Hosted by the Library of Congress, this fellowship enables access to primary archival materials that remain undigitised and unavailable elsewhere. This archival work will deepen our understanding of Jamaican music’s early development and its impact on popular music over the past 70 years.